University of East Anglia and Skyline CG Limited

To implement BIM and a cloud system with latest technologies as tools to support process and data management innovation for a construction modelling company.